Correlation of alpha-synuclein structural and seeding properties with glial and neuronal pathology in synucleinopathies

1) Optimisation of RT-QuIC assay to provide insights of alpha-syn structural and seeding properties and how this correlates with different synucleinopathies.

2) Explore synergistic interaction of glial and neuronal pathology in synucleinopathies and
correlation with disease-specific characteristics.